Women's Role in British Competitive Rowing During the Second Half of the Twentieth Century

This project will help to explain to a wider audience the current status of women's sport and to illuminate some of the ways that women can transcend the traditional boundaries that have constrained participation. Engagement with both practitioners and the archives will enable the student to identify and explain critical moments and/or approaches that have characterized the success of British women's rowing at Olympic level during recent years and draw some conclusions about policy and structures that will help future administrators across all sports to implement change in order to drive progress in female sports participation at this level. Within the sport of rowing, the results of this study will help to highlight the changes that have occurred, the foundations upon which those changes have been built and, it is anticipated, will also emphasize the importance of individual contributions to the development of the sport. On a wider level it is anticipated that this study will provide further impetus to the gradually emerging recognition of women's high levels of achievement in all aspects of social and business life. In that respect, it will prove a powerful exemplar of what women have achieved, despite traditional constraints.